AutoDiarise

AutoDiarise is a product concept – the idea is simple, yet very powerful. It automatically “writes” useful information into your iPhone Calendar & iCloud syncs with your desktop computer. Event information is automatically logged for future reference & historic records.